Polymer Stretchable Supercapacitor Fibres for Textile Energy Storage

This project aims to investigate the design and manufacture of supercapacitive fibres made from conducting polymers. These fibres will be made of interconnected networks swollen with solvent to create a gel structure, to give highly elastic behaviour leading to high-performance stretchable fabrics for energy storage. Manufacture of these fibres will be performed using low-energy, low-cost methods that are ideally scalable, to enable future mass-manufacture of these fibres. Charge storage capacity and rates of charge transfer of the nanostructures will be optimised to produce supercapacitive fibres with both a high specific energy and a high specific power, potentially leading to organic supercapacitors that are comparable to the commercially available inorganic ones seen today, but with improved wearability.